TBC

have first-hand knowledge of both social and practical

barriers present in accessing heritage and cultural spaces, and have been actively changing

these for the better. This opportunity aligns perfectly with my own priorities of integrating

contemporary art, environmentalism, and community engagement, and I would love the

chance to effect positive change to the future of our local environment. I have always been

drawn to presenting art in alternative spaces, away from the 'white cube', and have long

aspired to work with the National Trust. I think there is vast potential to create work that

provokes remarkable and captivating site-specific experiences. I am particularly driven to

study at the University of Sunderland because of the interdisciplinary focus of this

opportunity. Attending NEPN events, sharing knowledge with others in the faculty and

Co/Lab Sunderland, and taking part in the National Trusts' networks would expand my ideas

of wider practice, particularly in conservation and social practice, allowing my work to reach

more informed, inventive directions. Utilising the university's wide-ranging facilities

(particularly Fab Lab) presents an invaluable opportunity for me to create ambitious work

across many mediums, learning new techniques and developing the practical skills I already

have, particularly in electronics building.